MA Social Research Methods

A class-based analysis of (former) Regular and Reserve UK Armed Forces personnel
Key words and description - The purpose of this project is to investigate the socio-economic statuses and socio-demographic compositions of former Regular and Reserve UK Armed Forces Personnel, in relation to education, employment and earnings to establish how their lives can be understood in relation to notions of social class.